SORS in the community

One third of UK adults have a musculoskeletal condition, which is the leading cause of disability, sick days and early retirement. Living with a musculoskeletal disability is associated with health inequalities, deprivation and the biggest cause of reduced life expectancy.
Our multi-disciplinary project aims to produce and confirm the designs for a new portable technology to measure bone health in communities. No such technology currently exists. This engineering project involves co-design to adapt an existing prototype instrument into a new, more flexible design that is portable and robust. The proposed design will use the laser-based technique (spatially offset Raman spectroscopy; SORS) to shine a light on skin to measure the bone below. This project will provide proof of safety of the design while making sure high-quality data are collected. As part of this, we will improve the data collection methods. This project will ensure that this new technology will meet the needs of patients and healthcare providers.
As the first step, we will gather a user engagement group, including carers, people with lived experience of bone conditions (e.g. osteoarthritis/osteoporosis), and healthcare professionals. We will hold a series of workshops to develop the different parts of the technology. Learning from people with lived experience, our design will meet clinical needs and be patient friendly. Similarly, input from healthcare professionals is equally important. Both the hardware and software (including privacy and security) will be developed to suit clinical needs, so that the technology can be applied to communities, starting with the most deprived. The workshops will provide a forum to create leaflets/websites/videos/podcasts to explain the new technology with the public and will be an opportunity for patient education of bone conditions.
The new instrument will give accurate and detailed information about the chemical make-up of bone. It will be able to give information about the protein in bone, and the hard minerals, at the same time. The amount of each is very important for bone health. This information can be used to predict and diagnose genetic and ageing-related musculoskeletal conditions at an early stage. It could also be used to track changes in an individual over time. Importantly, SORS does not use ionising radiation allowing safe repeated use on adults and children alike, unlike X-ray technologies used in hospitals. The device will be portable and can be placed in different places such as a GP surgery/pharmacy/community diagnostic hub/community centre/local religious building/council gym/mobile unit. This will increase access to healthcare services while reducing hospital visits. Using lots of different locations within communities, with a range of appointment times should increase the likelihood of appointments with under-served groups from deprived areas, directly addressing health inequalities. This is important because these groups are more likely to develop musculoskeletal conditions early in life. Preventing disease progression will maximise the longer-term health benefits for people and ease pressure on the NHS, reducing the need to visit hospital. Early diagnosis can also reduce the cost of treatment or surgery.
Establishing this new portable technology will be a game changer for musculoskeletal management and will pave the way for other conditions, such as bone and breast cancers to be more readily diagnosed and treated. Moreover, the data will be published, creating an opportunity to improve future research and other laser-based healthcare applications.